University of Brighton and Extech Ltd

To develop and implement a transformative and disruptive business innovation strategy which engages the workforce in a web 3.0 enabled dialogue, sharing leading edge content with customers to drive uptake of proactive digital transformation support.